TRIUMF travel for experiment S1107 with 24Na

An excellent new physics opportunity is opened up by the Tigress collaboration's investment (along with the University of York in the UK) in a compact silicon box called SHARC that operates inside the Ge array, and allows the study of nucleon transfer reactions. The high beam quality and intensities of ISAC-2 beams are well adapted to transfer studies, and the energies have now reached 5.0 - 10.0 MeV/A, where the shapes of the differential cross sections are characteristic of the transferred angular momentum and the optical model analyses to obtain spectroscopic factors is reasonable and proven. The Surrey group played a prominent part in the design of SHARC and led the first physics experiment to exploit this new investment. The new experiment will make use of recent theoretical developments at Surrey to interpret neutron transfer onto 24Na to 25Na in terms of proton capture by 24Al to 25Si and will require coincident detection of gamma-rays in TIGRESS along with protons in SHARC.